Disability as Oppression

The central aim of my project is to develop, articulate and defend a definition of disability on which to be disabled is to be subject to a particular kind of oppression. I see this project as having three key parts:
(1) Ask what we should want from a theory of disability. Some criteria, like not being circular, and being unifying and explanatory with regard to the paradigm cases of disability, I expect to be relatively uncontroversial. I expect other aspects to require significantly more argument, like determining what these paradigm cases are and what role they should play in our thinking, and whether a successful definition may (or should) prejudge normative issues around disability. Additionally, I will ask what kind of theory of disability we should want. My account is ultimately an ameliorative one, and I will need to argue that this is an acceptable, and indeed preferable, alternative to the more conceptual inquiry-based existing accounts (see Haslanger and Saul, 2006, pp. 123-125).
(2) Examine the existing accounts of disability and assess both their internal reasoning and their compliance with my criteria for a successful theory. The conclusions here will inform my own account.
(3) Develop a social constructionist account of disability with oppression as the unifying aspect of disability at its heart. I will argue that there is an 'everyday' concept of disability widespread in society that most people use in their
determinations as to who is disabled. The body still has an explanatory role to play here, since the social perceptions of the body will be based on some bodily feature. I will then show how these determinations place those perceived as having defective bodily function into subordinate social positions. I plan to make particular reference to the semi-autobiographical work of disabled theorists (e.g. Dolphin-Krute, 2017; Murphy, 1987; Wendell, 1996) to describe and explain this oppression. There is a similarity here, in social perceptions of the body leading to subordination of those bodies, to Sally Haslanger's work on the construction of gender and race (Haslanger, 2012). I plan to draw on Haslanger's work somewhat, but I anticipate that the particularities of disabled oppression (e.g. the physical inaccessibility of publicspace) will lead to an account that is not a straightforward translation of Haslanger'sanalyses of gender and race.
Engagement with social constructionist accounts of disability in the philosophical literature tends to begin and end with the impairment-based social model variety. Even Barnes's quite novel proposal still depends on impairment-like objective bodily features, as opposed to, say, social perceptions of the body. Despite the successes of these impairment-based social model accounts around the turn of the century, their now-apparent failings have meant that social constructionism has largely been abandoned as a strategy for defining disability. I hope, then, that this project's main contribution to the field will be to offer a new social constructionist account that overcomes the social model's problems, reinvigorating that side of the debate over disability. Similarly, the current debate in disability rights policy continues to be between the medical and traditional social models, with the focus on what constitutes reasonable adjustment. I hope a refocusing on the overall oppression of the disabled will allow progress beyond this stalled state of disability rights advocacy post-Equality Act 2010. Finally, the project's inclusion of theorists like Murphy and Dolphin-Krute will bring disabled perspectives previously neglected in mainstream philosophy into the field, and broaden the range of voices in the debate.